University of Greenwich And MEP Limited

To develop and integrate a scheduling system into the management information system in order to streamline the business processes, reduce inventory levels, lead times to customers and improve productivity.